TRANSFORM-VHT: Transforming Healthcare through Virtual Human Technology in Underserved Communities

Rural and coastal communities in Kent and Medway face a healthcare crisis driven by socioeconomic disparities, geographical isolation, and the ongoing cost-of-living crisis. Over 20% of the population in areas like Medway, Swale, and Thanet live in some of the most deprived regions in England. These disparities result in significant health inequalities, including higher rates of mental health conditions, chronic illnesses, and differences in educational attainment. The geographical isolation further limits access to specialised care, overwhelming local healthcare providers already facing workforce shortages and rising demands. This situation underscores the urgent need for tailored, place-based interventions. Additionally, the lack of culturally sensitive healthcare interventions has led to suboptimal outcomes.
The project addresses the urgent need for innovative and scalable healthcare solutions in underserved rural and coastal communities, aiming to reduce health disparities. Virtual Human Technology (VHT) offers the promise of enhanced access to care and personalised health interventions. For example, VHT could provide remote mental health support, significantly benefiting individuals in isolated areas who struggle with limited access to specialised care. However, deploying VHT in these settings presents challenges, including understanding the unique needs of these populations, ensuring cultural sensitivity, fostering patient engagement, and overcoming technical obstacles such as integrating diverse datasets and ensuring scalability in resource-constrained environments.
This project aims to bridge critical gaps by enabling collaboration among researchers, healthcare providers, and community members to develop VHT solutions that are technically robust and culturally sensitive, tailored to the specific needs of underserved communities. The primary goal is to develop a Virtual Human Development and Integration Framework (VHDIF) that guides the design, deployment, and scaling of these solutions in other regions.
Aligned with the funding call's objectives, this project immerses Engineering and Physical Sciences (EPS) researchers in real-world healthcare settings, including Kent and Medway Medical School (KMMS), Maidstone and Tunbridge Wells NHS Trust (MTW), and Kent and Medway NHS and Social Care Partnership Trust (KMPT), to better understand unmet health needs and explore how engineering and physical sciences can contribute to innovative health technologies. The project addresses technical challenges like data interoperability and cultural sensitivity while promoting cross-disciplinary collaboration. It also builds capacity by equipping researchers and healthcare professionals with the skills necessary to advance health technologies. Through this approach, the project will translate research into practice, ensuring effective knowledge transfer and stakeholder engagement, ultimately contributing to more equitable healthcare outcomes in underserved communities.
The VHDIF will provide a structured approach to integrating patient data, enhancing personalised care, and guiding the development of future VHT solutions. These solutions will be scalable and adaptable to various healthcare settings, particularly in underserved communities. EPS researchers will gain invaluable experience through immersive secondments and cross-sector collaborations, while healthcare providers like KMPT and MTW will benefit from improved data integration and personalised care, leading to better patient outcomes. Additionally, the project will offer policymakers critical insights into addressing health disparities and more effectively allocating resources, ultimately contributing to more equitable healthcare delivery and improved health outcomes in underserved communities. Furthermore, the development and implementation of the VHDIF will lay a strong foundation for future research initiatives, positioning the project team to apply for additional grants. These grants will help scale and refine the VHT solutions, enabling their broader application in similar underserved communities across the country.